Pre-commercial technology validation of a clean cold renewable syngas production plant.

Syngas Products Group Limited has developed and built a full scale prototype Advanced Thermal Treatment

(ATT) plant to thermally recycle the non-recyclable residual fraction of household and commercial waste into

usable clean pure synthetic gas. This technology will (1) reduce transportation emissions, the technology is

designed at a small modular scale to be placed locally where the waste arises or where there is a need for fuel.

(2) enhance energy security by displacing the fossil fuel sources of the above components; and utilising the

energy within the non-recyclable fractions of waste that is being sent abroad (2.6Mt of RDF was exported from

the UK in 2014 - Defra). (3) reduce the cost of energy by utilising the raw fuel stock that the UK currently pays

to export and displace the fossil fuel that is imported to operate such industries as the brickworks, lime

producers, ceramics producers where there is a need for clean fuel to prevent the contamination of their

products. This proving process will accelerate the achievement of commercial deployment and unlock further

investment. Within the gas market it will provide a renewable baseload fuel source.